Academic Centre of Excellence in Cyber Security Research - University of Birmingham

The computer security group at Birmingham has strengths in analysis and verification of systems, privacy and security, malware, intrusion detection, web security, botnets, and secure software engineering. Our ethos is to focus on problems that are important to society (this can include government and industry in particular). The proposal is for funding to allow us to complement our existing research base by hosting workshops and distinguished lectures in areas that will expand our competence.

Potential impact
Impact for our existing research will be achieved by creating new routes for dissemination. The new routes are workshops and visits occasioned by the distinguished lectures. The quality of our research will be enhanced by these routes.